Advancing joint modelling methodology for clinical prediction

This is an interdisciplinary project between the Department of Mathematics (Christiana Charalambous, Timothy Waite) and the Centre for Health Informatics (David Jenkins). Clinical prediction models (CPMs) are algorithms that use information about a patient at a given time point to generate risk estimates for an outcome. These models are widely adopted throughout healthcare and can be used to inform clinical decisions, for example, if an individual should receive an intervention. Traditionally, CPMs have used data from a single time point and often consider a single outcome. However, the adoption of electronic health records and the increase in availability of data provides rich longitudinal (e.g. repeatedly measured biomarkers) and time-to-event (e.g. death or disease progression) data, which are often underutilised. Complex models that use multi-outcome (potentially correlated) data, such as joint models, are increasingly being adopted and evidence from the literature suggests this could improve predictive accuracy and in turn patient outcomes. Nonetheless, there are strong assumptions required and a lack of methodological development for healthcare usage. In addition, it is unclear when repeated longitudinal measurements should be recorded.

Clinical prediction models (CPMs) are algorithms that use information about a patient at a given time point to generate risk estimates for an outcome. These models are widely adopted throughout healthcare and can be used to inform clinical decisions, for example, if an individual should receive an intervention. Traditionally, CPMs have used data from a single time point and often consider a single outcome. However, the adoption of electronic health records and the increase in availability of data provides rich longitudinal (e.g. repeatedly measured biomarkers) and time-to-event (e.g. death or disease progression) data, which are often underutilised. Complex models that use multi-outcome (potentially correlated) data, such as joint models, are increasingly being adopted and evidence from the literature suggests this could improve predictive accuracy and in turn patient outcomes. Nonetheless, there are strong assumptions required and a lack of methodological development for healthcare usage. In addition, it is unclear when repeated longitudinal measurements should be recorded. Thus, there is a need to advance the joint modelling methodology for clinical prediction and investigate approaches to validate these models as well as determine when to monitor (take the next measurements) for a patient.
Objectives and outcomes of the project:
1. Review the existing literature on joint modelling for clinical prediction.
2. Undertake methodological development for the formulation and validation of joint models, testing the developed methods throughout a range of scenarios in simulated and real-world health data.
Extend time-dependent Area Under the Curve (AUC) methodology for joint model validation
Perform simulation studies to compare the proposed method to existing approaches for prediction and model validation
Extend current minimum sample size methodology for joint models
3. Assess the impact of different study design approaches to investigate the optimal way to record clinical measurements and monitor patients (through simulation, application to real-world healthcare datasets and methods development)
Undertake simulation studies to investigate the impact of longitudinal measurement frequency on joint model performance
Investigate techniques for Bayesian design of experiments in joint models
4. Develop guidance for the development, validation and use of joint models in clinical practice
This is an interdisciplinary project between the Department of Mathematics and the Centre for Health Informatics at the University of Manchester.

EPSRC research areas most relevant to this project would be Clinical technologies and Statistics and applied probability.